An investigation of action potential triggered calcium release from a lysosomal store in hippocampal neurones

One of most exciting challenges in contemporary science is to unravel the workings of the brain. It is a challenge on many levels that has brought together researchers from diverse fields of biology, physics and psychology. The implications for such research are profound: from the development of therapies against neurodegenerative and psychobiological diseases, to understanding the computational properties of the brain.

Within the brain diverse functions such as neuronal cell development, learning and degeneration are all dependent on dynamic calcium ion signals. Malfunctions in calcium ion signalling may underlie disorders such as Alzheimers disease and epilepsy. Modern fluorescent microscopy techniques allow detection of changes in the intracellular concentration of calcium ions. Using these techniques in combination with pharmacology we have identified a novel mechanism by which neurones regulate calcium ion level during activity; a structure known as the lysosome, more typically associated with cellular metabolism, appears to release calcium ions in response to neuronal activity.

Our current work is focused on resolving more finely the patterns of calcium ion release from the lysosome. Genetic tools will be used to identify the way neuronal activity is detected by the lysosome. Electron microscopy will reveal the precise cellular location of this calcium ion store. Examining precisely how the lysosome regulates intracellular calcium ions will add a new dimension to our understanding of the complex roles of this ion.

Technical abstract
The rise in intracellular Ca2+ concentration evoked by a back-propagating action potential (b-AP) is thought to play a key role in neuronal signalling. Using confocal microscopy to monitor b-AP evoked Ca2+ increases in the dendrites of hippocampal pyramidal cells we have shown that a component of this signal arises from the release of Ca2+ from an intracellular store thought to be the lysosome or lysosome related organelle. Influx of Ca2+ across the plasma membrane is not the trigger for release of Ca2+ from this store, instead our data suggest that it is the voltage change across the plasma membrane, generated by the b-AP, and sensed by L-type Ca2+ channels that signals release. In light of these data we formulate the hypothesis that b-APs generate intracellular Ca2+ release via an intermolecular interaction between the L-type Ca2+ channel and a receptor located within the lysosomal membrane. We now wish to test this hypothesis using a broad range of experimental techniques. These include electron microscopy, with which we will assess the physical relationship between the lysosome, the plasma membrane and L-type Ca2+ channels; total internal reflection microscopy, to analyse the spatial localisation of the intracellular Ca2+ signal; RNAi, to silence L-type Ca2+ channels, thereby addressing their role as the ?voltage sensor? in the plasma membrane; and finally a yeast-2-hybrid screen, to reveal proteins from the lysosomal membrane that interact with L-type Ca2+ channels.